Automated Intelligent Demand Side Response System

t-mac Technologies Ltd have developed the t-mac, mini t-mac and micro t-mac which are
internet facilitated remote energy monitoring and management devices for remote monitoring
and recording of critical readings providing real time and historical report on energy
consumption and efficiency. These devices can interface with building management systems
or with individual HVAC units or complete heating or air conditioning systems as well as
integration within smart metering networks. Taking this to the next level involves the
development of automated capabilities for electricity networks to shed load in order to
manage demand response during critical times.
The concept of Automated Demand Response connects utility needs with customer’s
resources and is a win-win for both parties. Peak loads can be reduced, grid reliability can be
enhanced, the share of renewable generation footprints can be increased, utility operating
costs will reduce and customers will be able to reduce costs as well. Meanwhile a
comprehensive standard for automated demand response is gaining popularity. Open
Automated Demand Response (open ADR) is a family of specifications and standards
originally developed by University California Lawrence Berkeley National Laboratory in
2007 in the USA and is driving progress in automated demand response arena.
Demand Response refers to some smart grid entity intentionally interacting with demand side
entities (customers) to influence their consumption of electricity – their lead profiles during
selected time periods. t-mac Technologies would consider becoming a systems provider as it
has direct links with major customers and has the technological capabilities and hardware in
the market to be able to deliver a solution both in the UK and globally in the future.